Cryogenic High Reliability Platform for Quantum Computing

We are excited to announce the collaboration between ICEoxford and Photonic, two innovative companies in the field of cryogenics and quantum computing systems. This joint project aims to design and build a high-reliability cryogenic system for use in quantum computing applications.

The project will be based in the UK and Canada and will create new high-skill manufacturing and engineering roles in both countries. By utilizing local supply chains, the project will support local businesses and promote sustainable practices. The potential impact of this project is significant, as increasing computational power can lead to breakthroughs in areas such as medicine, energy, transportation, finance, and security ultimately improving the quality of life for people around the world.

Both ICEoxford and Photonic have extensive experience and expertise in their respective fields, and this collaboration will enable them to combine their knowledge and skills to create a disruptive technology for the broader quantum computing industry. We are grateful for the support of the public funding that has allowed us to undertake this project and are committed to delivering a high-quality, reliable, and sustainable solution.